Thrips Resistance In Tomato Plants

Technical abstract
In the molecular part we will expand and develop previous work on elevating CGA levels in tomatoes using overexpression techniques that resulted in a doubling of CGA levels. To engineer yet further increases, we will use combinations of transcriptional regulators and the key iosynthetic enzyme HQT. To identify the genetics behind CGA production levels and to understand the relationship of CGA biosynthesis to other primary and secondary metabolite pathways, we will make use of natural variation among tomatoes and of an introgression line population of tomato consisting of 76 lines in which marker-defined genomic regions of the cultivated variety Solanum lycopersicum were replaced with homologous intervals of the wild species S. pennellii. The ILs represent a unique system for identifying genomic regions associated with changes in metabolism. In addition they offer the opportunity to study the relationships between levels of CGA and other primary and secondary metabolic compounds and thrips resistance not only at the phenotypic level but also at the genomic level (QTL-analysis). In the ecological part of the programme we will use bioassays to determine the relationship between CGA levels and thrips resistance. Thrips resistance will be determined for the same 76 lines that are used in the metabolomic studies, which will make it possible to identify possible interactions between CGA and other metabolic compounds in their effects on thrips resistance. Because part of the problem caused by thrips, especially in food plants, arises from virus transmission we will include Elisa immunoassay techniques to study the effects of CGA on virus transmission.